Advanced Logistics BVLOS UAV Mission (ALBUM)

The ALBUM project, led by ARC Aerosystems, advances uncrewed aerial systems (UAS) to revolutionise logistics and medical transport in remote areas, such as the Scottish Highlands and Islands. By enhancing the C600 UAV -a high-capacity, long-range, hybrid vertical take-off and landing aircraft- ALBUM aims to execute flight trials, advancing readiness for BVLOS operations, payload delivery capabilities, enabling efficient, reliable services on the C600 platform. Whilst the trials are intended to be conducted under VLOS approval, progression towards full BVLOS flights will happen outside the project's timeline.

Partnering with Hitrans, Acroflight, and ScubaTX, ALBUM combines cutting-edge technology with regional and medical expertise. ARC leverages its proven flight approvals, while Hitrans supports testing at Wick John O'Groats Airport. Acroflight provides advanced BVLOS-capable systems, and ScubaTX contributes medical expertise on organ transportation, ensuring tailored solutions like rapid delivery of critical healthcare supplies, benefiting underserved regions and organ recipients.

ALBUM addresses the growing global UAS market, driving innovation in medical and cargo transport. By offering cost-effective solutions and reducing emissions compared to traditional transport, the project supports the UK's net-zero aviation goals. It fosters economic growth through job creation, export opportunities, and strengthened supply chains, positioning the UK as a leader in advanced UAS technology.

Through collaborative innovation, ALBUM delivers scalable solutions for remote communities, businesses, and stakeholders, enhancing connectivity, healthcare access, and economic vitality while setting new standards for uncrewed aviation worldwide.